The University of Sheffield And B E Wedge Holdings Limited

To develop instruments for spatial measurement of molten zinc temperature and modelling tools for predicting interaction between iron and zinc within zinc melt.